Noise and Vibration Data Compressor (NVCOMP) - embeddable health monitoring solution to assist in the capture and replay of events to identify deterioration / damage in nuclear plant

The advancement of reliable and effective health monitoring technologies for nuclear plant is dependent on collecting the right data at the right time. There is often insufficient data after an event to make an informed decision or develop robust health monitoring algorithms that can be relied upon to detect repeat occurrences.
The goal of this collaborative project is to develop new Noise and Vibration Data Compression (NVCOMP) and smart data acquistion technologies, which will result in embeddable health monitoring solutions that can assist in the capture and replay of events in order to identify potential nuclear plant damage / deterioration.
Critically, the new NVCOMP data acquisition and compression technologies will be deployable at the sensor / data acquisition node, greatly reducing the size of stored data, which opens new opportunities for monitoring items in a nuclear power station, which have previously not been cost-effective. The de-skilling of configuration of such equipment simplifies rapid deployment, and the reduction in reliance on high speed infrastructure communication allows simple installation in response to a potential noise or vibration issue.